Extremal/Probabilistic Combinatorics

My proposed research seeks to explore novel avenues within the fields of Extremal and Probabilistic
Combinatorics, with an additional interest in aspects of Geometric Combinatorics. This interest stems
from my involvement in my 2023 summer research project where, under the supervision of Julian
Sahasrabudhe, I contributed to extending a result in "Reconstructing a Point Set from a Random
Subset of its Pairwise Distances" to higher dimensions. This experience not only deepened my
understanding of probabilistic combinatorics but also exposed me to geometric combinatorics,
sparking a keen interest in the intersections between the two.
While my primary areas of interest lie within Extremal and Probabilistic Combinatorics, I am
genuinely excited about the prospect of a PhD in any facet of combinatorics. My foundational
training, coupled with the skills acquired through rigorous coursework and research experiences,
positions me to make meaningful contributions to these fields.
This proposed research aligns with my academic background and reflects my commitment to
advancing knowledge in combinatorics.